the University of Reading and Skansa Technology Limited

To integrate emerging design and visualization technologies and develop usage scenarios that support non-expert users to effectively engage with immersive 3D visualizations of architectural spaces to achieve specific outcomes.